Enhanced interpretation of metabolomics data to accelerate microbial engineering.

This project addresses a current severe limitation in the successful industrial use of engineered microbes,

namely to rapidly achieve predictable, iterative improvements in productivity to establish competitive process

economics. It combines software engineering, bioinformatics, metabolomics and high-throughput construction

of recombinant bacteria and yeast, to implement a system that will accelerate the development of engineered

strains for next generation biosynthesis of fuel, chemicals and polymer products, manufactured from

sustainable feedstocks. The project will combine the strengths of a leading UK Industrial Biotechnology SME

and a state of the art university Polyomics facility to demonstrate a step change in the UK’s capability to

develop new industrial bioprocesses.